Feasibility of Magnetocardiography in Livestock (QuBeat)

The project will develop an experimental system which will demonstrate the feasibility and effectiveness of atomic magnetometer technology for monitoring the health and welfare of livestock. This is a new approach, made possible by recent advances in the sensitivity of atomic magnetometers. The feasibility of this application will involve tests in a real farm environment.